Portable strontium lattice clock for ultra stability and long holdover (POSSIBLE)

Optical clocks are so amazing that they remain accurate to within one second over the age of the universe. Bringing these clocks from the lab to fields offers great opportunities for telecommunications, navigation, sensing, and science. UK's world class optical clock technology within academia and national metrology institute (NPL) provide us with a golden opportunity to take a leading position in this strategic technology. With POSSIBLE we want to seize this opportunity and build up a sovereign capability able to build the world's most advanced quantum clocks which are field deployable. We will deliver a rugged and portable optical clock with an accuracy that approaches the best laboratory clocks. Our work builds upon the past experience and expertise gained through several projects on optical clocks. In POSSIBLE we take the lead and will deliver a 20x more accurate clock in a 3x smaller volume than the current transportable systems. This will be possible by combining the know-how of our world class groups at the University of Birmingham and national metrology institute, NPL. We will demonstrate our clock's usefulness to applications in telecom, geodesy and metrology, and by engaging with end users.